Using NLP to Resolve Mismatches Between Jobseekers and Positions in Recruitment

Nearly everyone has a CV (or at least a career and/or education history).
Nearly every non-sole trader business recruits people.
Most people want to progress from the job they are in - over 60% of people are always at least passively looking for a job.
CV-to-Job Spec matching technologies are generally underperforming right now, but there is plenty of data available for machine learning solutions to improve performance. This would improve the quality and objectivity of recruitment, reduce the number of irrelevant applications recruiters receive, reduce the likelihood that a good candidate is overlooked, save time and lead to faster filling of open positions, and enhance the candidate experience.

One challenge is that job seekers are reluctant to provide structured data about themselves, and prefer to "throw" a CV over to the recruiter and then "throw" their CV over to the next recruiter at the next company and so on. Because of this, the data from a job seeker is often not in structured form. Similarly, a lot of the data the recruiter gives about the job is also unstructured - provided in a number of paragraphs of text. Yet all the key information is available to match someone. The job description specifies key skills in the text, the ideal candidate, the soft skills, the must-haves, the skills that are beneficial but not essential, and so on.

This project will involve researching a 'matching solution' that takes all of the above into consideration - the unstructured data needs to be parsed using Natural Language Processing (NLP) techniques, the key components extracted, and fed into a machine learning algorithm to determine how close someone is for a job and what the key differences are. This could help people see what skills they need to acquire in order to progress (their 'skills delta'), and that data could eventually feed into a training system to suggest courses (college, university or other).

A wide range of Information Extraction methods (including knowledge-engineering and supervised learning methods) will be explored to tackle parsing of unstructured CV and job specification data, and both shallow-learning and deep-learning methods will be considered for the 'matching' component of the matching solution.

Investigation of some or all of the following questions will drive the methodology, by providing deeper insights that go beyond simple matching of keywords.

a. Is the job they are applying for a natural progression from their current role, a side step, or a bit left-field?
b. How successful were similar people in applying for similar jobs and how long did they stay in those jobs for?
c. How likely is someone to be hired for a particular job (based on empirical data)?
d. Does someone's location help or hinder their application? What about their school, or their previous places of work?
e. Is the job seeker a 'job hopper' or a contractor?